Virtues iBrush

The growing UK and global haircare market creates a lucrative UK and global market
opportunity for an innovative, easy to use and drastically energy-saving hair styling product.
With TSB support and working with key experts in engineering and the haircare industry, we
will prove the concept of an innovative new method for styling hair, that will save time and
reduce operating costs.